Creating a compliance mechanism for AI-generated music works in a Web3.0 world.

In the emerging Web3.0 world, artificial intelligence (AI) offers composers/artists access to new ways of music generation by adopting generative AI music synthesizers. These Generative AI music tools generate music faster and more affordably compared to traditional methods. However, enormous productivity and efficiency opportunities are being held-up by widespread uncertainty of the legal implications regarding how to licence this AI content, to ensure a fair split between writers, publishers, labels, artists, producers and performers.

This project focuses on the development of an ethics standard for all AI music companies, for royalty distribution to contributing rights holders. This addresses a widely held uncertainty of the legal implications regarding how to licence AI content, to provide a fair split between writers, publishers, labels, artists, producers and performers.

Our project aims to benefit composers and artists by increasing their efficiency and productivity. It will benefit policy makers through a clear ethical framework. Its overall benefit is in consolidating the UK's position as a leader in AI for creative industries.

DAACI is a UK-based SME in the emerging global music composing software market. DAACI's mission is to be the ultimate compositional assistant, taught by and learning from the artist, thus amplifying their efficiency and ability to create their own, novel music. We now seek to develop DAACI further to provide evidence of the ethical stance that we firmly uphold in the context of AI music responsibility. Generative AI music tools will be extended and tested during the project to generate music faster and more affordably providing enormous productivity and efficiencies.

The Project partners are BIMM University (BIMM) and Lewis Silkin LLP (large enterprise). BIMM is the second largest provider of creative industries higher education in the UK. The BIMM Music Institute AI\_labs will support the research, providing testing activity and specialist inputs. Lewis Silkin LLP is a UK top 100 commercial law firm. The team on this project will look to provide market insight into the role of ethical AI and sustainable models for rewarding creators and rightsholders, given their broad expertise of the field of Creative AI.